Research into Intervention, Safety and Empowerment: Addressing Violence Against Women and Girls (RISE project)

The RISE project will address the ongoing and urgent challenge of tackling Violence Against Women and Girls (VAWG) by convening and commissioning expertise to deliver a programme of research, at pace, that is aligned to the UK Government’s ‘Safer Streets Mission’ to halve violence against women and girls in the next decade. Crucially, RISE will promote a ‘human-centred systems approach’ to Problem Statement 2; this will ensure that our activities contribute to the wider discourse emerging from UKRI’s ‘Building a Secure and Resilient World’ strategic theme whilst encouraging research that considers experiences of victim survivors, their families and those who provide professional support and interventions. We will also develop a significant stream of work on primary prevention.

This six-month accelerated project aims to deliver impact by building on existing research whilst focusing on useable outputs that contribute towards a coherent programme of work for future research and innovation across the UKRI R&D Missions Accelerator Programme. Led by interdisciplinary experts in VAWG, supported by the Network for Security Excellence and Collaboration (NSEC), the N8 Policing Research Partnership and the Manchester Policing Academic Centre of Excellence. RISE will utilise the results of an expression of interest survey undertaken by SPRITE+ to engage with > 40 researchers who have declared capability to work in this problem space. We will also operate an open call for up to ten projects that address gaps identified through the EOI. We will carry out a rapid evidence review and deliver three substantive work packages that focus on patterns of victimisation, the role of technology and interventions with perpetrators of violence and abuse. Finally, we will run a programme of engagement activity that will ensure that will act as a channel for impact for both the internally delivered and commissioned research. To this end we aim to award funding to projects that either draw on existing relationships between researchers and stakeholders or build new relationships. The overarching goal here is that RISE will deliver a coordinated approach and contribute to the development of longer-term programmes of work in this critical area.